Building a mentoring Scheme to Support Professional Women in Aviation and Aerospace

This collaborative project aims to tackle an existing problem faced by female professionals in aviation and aerospace in the UK - a lack of suitable mentors to assist with career progression and provide general support and guidance. Academic research identifies role models and mentoring as having a positive impact upon career progression and the lack of mentors as a significant barrier to women's career progression. Research already conducted by the PI at Airbus Group identified a requirement for a formal mentoring scheme for female professionals that addresses their career progression needs and offers social support to what is a significantly under-represented group within the workforce. Through analysis of the requirements of female professionals in relation to a mentoring scheme, the PI and co-investigator (Co-I) will work collaboratively with key personnel at the RAS, RAF and Airbus Group, to build a robust mentoring scheme that will meet this critical need.

This project offers the potential to share academic research, knowledge and expertise on the careers of female professionals in aviation and aerospace and the factors that may lead to their under-representation in the sector as well as their propensity to either leave the profession or to not return post-childbirth. It also offers the potential for the female professionals themselves, senior managers and HR practitioners to share knowledge and best practice to build upon what organisations are currently doing to attract and retain female engineers. The key working relationship will operate between the PI and at least two key senior personnel from each partner organisation, to bring together the academic expertise and practitioner experiences of staff at the University of the West of England (UWE) and the partner organisations to optimise the potential outcomes.

The project will be designed around a project group comprising academics from UWE (the PI and Co-I) and professionals, human resource practitioners and senior managers at the partner organisations, to both share best practice and work collaboratively, to build a mentoring scheme specifically for female professionals. This group will meet for half a day on a monthly basis, to review the priorities of the partner organisations and discuss the progress of the project, where appropriate, as well as identify other key people to assist with the design and delivery of the project. Alongside this, the project group members will have the opportunity to network with senior key industry members and enjoy unprecedented access to information about other organisations' strategies for tackling the under-representation of women in aviation and aerospace, along with access to academic knowledge and research.

This project group will evolve as other aviation and aerospace companies within the industry are contacted and invited to become part of a wider mentoring scheme. Key stakeholders will also be drawn into the group, at different stages, to discuss the needs of their own female members, e.g. Rolls Royce, Virgin Atlantic Airways, Augusta Westland, AJW Aviation and Little Blue Private Jets Limited, who have expressed a strong interest in participating.

The intended outcome of this project will be a robust and sustainable mentoring scheme for female professionals within the aviation and aerospace industry, which extends beyond the boundaries of the participants, to impact on the sector at the national level. The mentoring scheme will be run 'on-line', and hosted by the RAS in London. The on-line service will offer information about the scheme and training materials and potential mentors, each of whom will be fully profiled. The RAS will host two networking events per year, to bring mentors and mentees together, to review the scheme and put forward ideas for its development.

Potential impact
The project will impact a number of key groups and audiences through a combination of the practical outcomes achieved, their dissemination and replication across multiple user groups and the sector.

The impact of the research will be felt most strongly amongst female professionals, where a requirement for mentors who can relate to and understand their needs is evident from research already conducted by the PI. Meeting these needs has the potential to strengthen the psychological contract with the organisation, create a sense of belonging and improve personal career progression. It will also send a signal to these women that they are valued by the industry.

The next direct beneficiaries will be the partner organisations, through a deeper understanding of the needs of their female employees in relation to personal career development and how this may be enhanced by creating and adopting a mentoring approach that transforms what they currently offer. The project will also feed into the broader diversity debate and provide an increased understanding of how a lack of mentors affects women at different levels of the organisation, especially those at professional levels, where the greatest attrition occurs. The main overall impact for these companies will be an enhanced ability to attract and retain skilled female engineers thereby helping to reduce attrition costs and improving business capability. The outcome will be a practical programme for change in the gender in-balance in the partner organisations and allow the partners to implement a practical process for change.

The research will impact aviation and aerospace organisations generally through knowledge sharing and participation in reciprocal mentoring arrangements, leading to the development and adoption of best practice at marginal cost to themselves. This would be complemented by the vertical integration of first, second and third tier suppliers within each organisation's strategic supply chain. Extending the scheme vertically and laterally to other aviation and aerospace companies has the long-term potential to positively impact the skill shortage in the sector, inequality at senior management levels and improvements in overall sector performance.

The research will enhance the activities of other key stakeholders, such as The Women's Engineering Society (WES) and Women in Science and Engineering (WISE) organisations that are committed to increasing the gender balance in science, technology, engineering and maths (STEM) in the UK, through attracting, retaining and developing female talent within these disciplines. These key stakeholders will be a critical part of the final dissemination and will be useful for benchmarking/validation throughout the project.

The research will also impact and inform government initiatives and networks, such as Athena Swan, aimed at tackling women's under-representation in science, engineering and technology. Specifically, the government recognises SET as important for economic growth in the UK and the problems it faces because of the shortage of skilled engineers, exacerbated by the small number of women entering/remaining within the profession.

This research will add to the body of knowledge within the academic community through a better understanding of women's under-representation in aviation and aerospace and how this may be tackled in part through mentoring. Dissemination of the research and the mentoring scheme will take place through academic workshops, symposiums, conferences and publications in academic and industry journals. The PI is a member of a number of academic (e.g. Gender in Management Special Interest Group), practitioner (Chartered Institute of Personnel and Development) and voluntary sector (Fair Play South West) networks. The aim is to disseminate the research findings and best practice through a range of events.